Can land and soil restoration help control flooding?

Land degradation is an important driver of flooding and is a key contributor to other major global challenges such as food security. Up to 40% of the world's land is now degraded (UNCCD, 2022) and in the UK around 25% of soils are at risk of compaction and erosion (UK Government, 2022). Combining this with an increased frequency and intensity of rainfall events due to climate change, in the coming decades, millions more people could be at increased risk of flooding, alongside risks from the depletion of many other ecosystem services that depend on land and soils.

Many countries are rethinking their approach to flood risk management, by using nature-based solutions such as 'Natural Flood Management' (NFM) that restore natural processes to control water flows, for example, by planting trees to slow runoff into rivers. There are distinct gaps in our knowledge of NFM, for example regarding the contribution of farmed grasslands to flood runoff, especially when soils are degraded. But NFM schemes and agri-environment policy support often shy away from such areas as farmers resist management changes on these particularly valuable lands.

This IAPETUS2 PhD project will address these gaps, contributing to fundamental debates about hydrological processes at different scales and providing critical evidence to inform current debates about UK post-Brexit agricultural policies, and international policy on nature-based solutions.

This CASE studentship project will involve the design and implementation of novel field experiments, alongside hydrological modelling, at one of the UK's leading natural flood management (NFM) demonstration and research catchments; one of a global network of UNESCO Ecohydrology demonstration sites. The focus will be on understanding and quantifying how land management practices impact soil structure and function (e.g. through soil compaction), how this affects storage of water, and the potential for regenerative land management practices to reduce runoff.